University of the West of Scotland and SC&T Global Limited KTP 23_24 R2

To enhance management capability in the area of strategic market-led business development and service innovation, building sustainable competitive advantage.